Manufacturing Connect_Lancashire

Manufacturing Connect\_Lancashire will pilot an adoption sprint process to encourage manufacturing SMEs to adopt known, productivity enhancing, technologies. The project will create and test a replicable model in which key regional partners: HEIs / RTOs; business support organisations (e.g. Chambers of Commerce); and private industry collaborators can play complementary roles to deliver impact.